Cracks Beneath the Surface: The Intersection of Mild Traumatic Brain Injury and PTSD in the UK Police Force and General Population

research project involves applying mixed methods and advanced statistical models, including thematic analysis, structural equation modelling and machine learning to investigate trauma-related stress in police officers. The aim of this is to better understand, predict and reduce risk of psychological distress in the UK police population. I am particularly interested in the presence of polytrauma (traumatic brain injury, mental health issues and substance use) and how this may compound post-traumatic stress.